The Noise of the Girls: contemporary female fiction and the reframing of school students' classical imaginations

This interdisciplinary project sits at the intersection of classical philology, classical reception and education, asking how the recent boom in female-authored Classics-themed fictions affects school students' engagement with Classics. Analysis of how students interact with these novels, and how their encounters shape their engagement with Classics curricula, will facilitate understanding of the impact of this new literature on Classics education, both qualitatively and quantitatively. This procedure will enrich current research in both classical reception and education, illuminating the role of such fiction in widening access to Classics in schools. The project's findings will include recommendations for future Classics curriculum design.